Kheiron Proof of Concept

Kheiron have identified an opportunity to develop novel, widely applicable computer aided diagnosis (CAD) software tools that help radiologists with cancer discovery and tracking in clinical practice by leveraging the power of artificial intelligence and machine learning algorithms closely combined with high performance computing, healthcare IT insights and medical expertise. Radiologists play a critical role in cancer care and drug development, while the associated tasks, cancer discovery and tracking constitute the most notoriously torturous and time-consuming burden in the day-to-day work of radiologists. Having to do these tasks under time pressure (due to workforce shortages) can lead to loss of morale, loss of concentration and, ultimately, the unnecessary loss of patient lives. Currently there exists no successful CAD system adequate for full-body cancer assessment, despite the obvious need. Recent advancements in machine learning technology allow us to tackle the important task of developing the first solution. The results of this development project will enable the production and deployment of software into the clinical workflow. The software will save time and cognitive workload for doctors, save costs for hospitals and through faster response times and improved accuracy, will also directly improve patient outcomes.